Connected Secure In Cable Control and Protection Device for Electric Vehicle charging supporting mode 2 and 3 use

EVParts and The University of Exeter will combine their expertise to create a new connected secure In Cable Control and Protection Device for Electric Vehicles, ranging from passenger cars through to HGVs.

The project will focus on creating a reliable, connected, sustainable and secure device at a competitive price point, aimed at increasing the wider adoption of EVs.